Traceable characterisation of a novel ultrafine aerosol source for improved instrument calibration

Aerosols standards or reference aerosols have well-defined properties such as mass, number
concentration, or size, and hence are used for the calibration of aerosol measurement instruments. For
size calibration, polystyrene latex (PSL) particles are well established traceable size standards.
However, aerosol mass and number standards remain undeveloped mostly because of time-dependent
losses. Commercially available silver particle generators (SPG) have been shown to produce stable
silver nanoparticles in high concentrations while Centrifugal Particle Mass Analyzer - Electrometer
Reference Mass Standard (CERMS) have demonstrated low variability in mass calibrations. This PhD
will explore the suitability of using an SPG coupled to CERMS (SPG-CERMS) as a suitable traceable
aerosol mass standard. This method will be compared with gravimetric methods, regarded as the most
accurate mass measurements techniques, and then used to calibrate semi-continuous particulate matter
(PM) monitors. Testing out other materials other than silver on the SPG along and some design
improvements will seek to expand these calibration capabilities to other devices such as Black Carbon
monitors.